Queen's University Belfast And Spence & Partners Limited

To implement a unique pension scheme data management, administration and stochastic actuarial valuation modelling tool, giving near real-time valuation results instantaneously, reducing costs and timescales.